Development of a working memory screening measure for future mathematic attainment.

The aim of the research is to examine the relationship between visuo-spatial working memory (VSWM) and maths performance in children aged 7-11 years. The work will build upon recent research by Ashkenazi et al who identified a link between VSWM capacity and subsequent maths performance. A further aim of the current proposed research is to develop a screening assessment to identify children with visuo-spatial deficits related to early maths development. An important component of the proposed work is the opportunity to combine cutting-edge research with real classroom settings to maximise the ecological validity of the work and make a measurable and sustainable impact in the early identification of children-at-risk of low maths attainment. The work will be split between the School of Education, the Department of Psychology, and the Primary Schools of Redcar & Cleveland (supported by David Major, Head of Education and his team).